Digital Breast Cancer Histopathology Screening Tool

Chromition's 'Digital Histopathology Screening Platform' (DHSP) will transform the way cancer is diagnosed in tissue biopsies taken from patients. The DHSP will enable the autonomous, rapid, economical diagnosis of cancer in tissue and provide a more detailed picture of disease status and enable stratification of patients for physicians to provide personalised and more effective treatments. Chromition's DHSP can be used to diagnose many types of cancer in tissue and this project will validate the DHSP to diagnose breast cancer and identify the optimal treatment for improved patient outcome.